Sustainable Surface Engineered Ceramic Friction (SurFace)

The objective of this collaborative research is to engineer the surface of a ceramic disc to improve it’s robustness to the environment in which it operates and to potentially improve wear and make the surface renewable for sustainability.